Development of a prototype for a novel women's healthcare IVD

NN Scientific Limited is a privately owned contract Research and Development Company dedicated to supporting the pharmaceutical and medical diagnostic industries. One of the areas of expertise of the organisation lies in resolving analytical chemistry issues in the pre-development space. The current Innovation Voucher will contribute to development of a novel diagnostic approach in this space, for ultimate use in the management of women's health.